Music Ai

Our project is an innovative music artist development platform that leverages the latest advancements in artificial intelligence (AI) and hologram technologies. Designed to revolutionize the way vocalists and musicians train and perform, this platform empowers music creatives to push the bounderies of music creation.

Project Goals:

The primary goal is to conduct a comprehensive feasibility study to validate the platform's technical, operational, and market viability. This includes:

- Technical Feasibility Analysis: Evaluating current AI and hologram technologies.

- Operational Feasibility Analysis: Assessing deployment and maintenance logistics.

- Market Feasibility Analysis: Conducting market research to understand potential user demographics, competitive landscape, and demand.

Impact and Potential:

This platform can significantly impact music education by providing an affordable, high-quality alternative to traditional vocal training. Leveraging cutting-edge technology, it makes professional-level training accessible to aspiring vocalists worldwide, fostering new talent and creativity.

In summary, our platform redefines vocal training and composition, combining innovation, accessibility, and personalization in a transformative way.